Closed Loop Medicine - Hypertension (CLM-HT)

"When a clinician treats a patient with a disease, a routine and common approach is to focus on one aspect of the treatment, for example, prescribing a drug. There may then be many weeks or months before review and it may be with a different clinician. It is hard for them to judge whether the first therapy has worked and they may switch to a different therapy. Some clinicians will take a holistic approach to therapy - they will also prescribe non-drug therapies, which could enhance the effectiveness of the drug. However, this approach is unusual, in part because of lack of time, but also because of problems integrating and synchronising drug and non-drug therapies (e.g. behavioural therapies). The ideal clinician would combine both drug and non-drug therapies, and then review the patient regularly to assess benefits, allowing them to 'close the loop', and modify the treatment, if required, to ensure the best outcome for the patient.

This project enables Closed Loop Medicine (CLM) to work with clinical and technology specialists interested in optimising health through personalised medicine, critically with expertise in the drug, digital health and diagnostics spaces. We are starting with blood pressure because this is extremely common -- one in four adults in the UK has high blood pressure - but it is poorly controlled in a 1/3rd of these patients. This then leads to higher rates of heart attacks and strokes. More recent research has indicated that even better outcomes can be achieved by lowering blood pressure even more than that currently recommended. This would mean that 60% of current adults would need treating and the tighter blood pressure control would be even harder to achieve without causing side effects.

By combining blood pressure measurement, drug and non-drug therapies in a closed-loop via a smartphone app we will demonstrate that we can optimise individual treatment for far more patients. The intent is to also empower patients to feel more in control of their treatment and aware of the broader factors which impact on blood pressure control and to relieve pressures on clinics.

Our vision is to revolutionise the treatment of blood pressure, such that all patients are well controlled, saving thousands of lives through fewer heart attacks and strokes."